The eCommerce of Making: digital data in the textile crafts market

Britain is a world leader in the global textile crafts market and in the adoption of eCommerce.

Combining the talents of the UK's leading textile crafts brands, pre-eminent pattern designers and world-class eCommerce talent, this project will develop a set of standards, tools and platforms to make it easier for crafters across the globe to be inspired, start a new project and source the materials and tools that they need to complete it.